Development of Sugar-Free Synbiotic Breakfast Drink

What shape does breakfast take for you?

Is it the UK's favourite fry up?

Is it coffee and toast on the underground?

Do you skip altogether?

Is your alarm set early for a relaxed event with the morning paper?

Or do you grab and go from the fridge at your local store?

Whichever one you are, there's a high chance you're in the 90% of UK adults still consuming nowhere near 30g of fibre daily. Now we know it's hard to think of fibre as anything more than poo, it's not sexy, but it's so much more and they're not all equal...

We're told sugar's as addictive as heroin, and while that might be an exaggeration, we know over 60% of UK adults are overweight or obese. And science tells us that sugar's played a huge part in us ending up that way. It's everywhere. In almost everything. Hiding in places we'd never look. And while we tell ourselves that natural sugars are "OK", the reality is it's all "free sugar" and it all adds up day after day.

What if there was a truly healthy and convenient alternative to grab and go?

Introducing your breakfast in a bottle. Naturally. Developed using proprietary techniques, our wholefood synbiotic is guaranteed to remain stable during refrigeration.

High in natural proteins, virtually carbohydrate free, containing trillions of living breathing beneficial microbes and 15g of fibre. Made with A2 organic milk from Dorset sheep, with no artificial sweeteners, preservatives, or other nasties. With a blend of 10 different prebiotic fibres, it's unique, and designed to feed all your gut bacteria from your beginning to your end.

Manufactured by a purpose led business with social impact at its heart. Every bottle purchased supports us in providing training, employment and life opportunity to the people in society who need it most.